A Platform for Virtual Event Management, Offering Virtual Facilities and Products to Events Organisers

Founded by Rob Gelb and Benjamin Dell, HeySummit is a rapidly growing UK-based SaaS SME that aims to address the lack of functionality and integration in current virtual conferencing platforms. COVID-19 has caused most in-person events to be cancelled, with many moving online. HeySummit will address this issue by developing an app store that will allow seamless integration of multiple separate platforms for different organisers with diverse conferencing requirements. Based on this much-needed development, HeySummit proposes a year-5 post-project revenue of £50M.